Arachnid - A next generation silicon pixel detector for Particle and Nuclear Physics.

Potential impact
The work described in this grant will result in the UK groups involved maintaining and enhancing their world-leading expertise in the development of Monolithic Active Pixel Sensors. In addition to the applications in nuclear and particle physics discussed in the proposal, these devices hold great promise for diverse areas from astronomy to various imaging applications. The groups will actively pursue links with industry to exploit any potential applications. We already have a significant track record in this area, current industrial links including GE Health care, BAE systems, AWE, Centronic, Kromek, Canberra Harwell UK, Ametek (Ortec), John Caunt Scientific and Rapiscan. We expect to continue this work with the help of the Universities and STFC technology transfer offices. For example, RAL PPD has recently created a New Detector Initiatives group to exploit STFC technology for the STFC Futures program including health care and environment. In addition, the Innovation Office at QMUL has already expressed strong interest in this proposal and intend to look for ways to take any viable technology a step closer to a marketable product, especially in applications related to the medical industry. A possible collaboration with the Royal London and Barts hospitals that are associated with the College School of Medicine and Dentistry has already been indicated. Finally, the project will provide opportunities for training of PhD students and PDRAs in frontier areas of Si, FEE, FPGA and DAQ development. This results in trained manpower in these areas which is great demand by UK industry.